Monolithic metal-organic frameworks

Immaterial Labs Ltd is a spinout from the University of Cambridge. They design and manufacture porous nano-materials called metal-organic frameworks (MOFs) for applications in gas storage, gas separation, and catalysis. These materials soak up gases much like a sponge soaks up water. IMM have developed a technology for producing mechanically and chemically robust MOF pellets - attributes that are essential for end-applications. This project will develop a commercial streategy for the exploitation of Immaterial’s technology, and involves Rapid Innovation Group as subcontractors.